Determination of structural properties of cold roll formed dimpled steel sections and analysing galling in the forming process

Summary: Dimpled steel sections are cold roll formed by the Hadley group. These dimpled sections have been analysed and it is reported that they can carry more load comparing to the pre-dimpled plain steel sections. Further research on the properties of dimpled steel sections will be conducted; experimental test and finite element analysis will be carried out to obtain design expressions for determining structural properties. Analysis of contact pressure and friction force in the cold roll forming process will also be conducted to eliminate galling.
Partners' roles: The project requires bending and tensile test of structures. Material testing machines are available at Hadley group and test samples will be provided by Hadley group. ANSYS software and HPC facilities are available in the School and the University
The student will visit the Hadley group to understand cold roll forming and dimpling manufacturing process. The student will be trained to use specialist cold roll sheet metal forming simulation software at the company. The student will also be trained on dimpling simulation using ANSYS software and conducting experimental test by the supervisor at the University.
Aims To analyse and determine structural properties of dimpled steel sections manufactured by a cold roll forming process and eliminate tool galling wear in the forming process.
Objectives
1. Derive expressions for determining structural properties of dimpled steel sections (WPs 1 - 3)
2. Derive expressions for determining rotational and linear stiffness of connections of dimpled steel sections (WPs 4 -6 )
3. Analyse tool designs in the cold roll forming process and eliminate galling (WPs 7 - 9)